PhytoPath: an Integrated resource for comparative phytopathogen genomics

Technical abstract
In this project, we aim to bring together the existing expertise at the European Bioinformatics Institute and Rothamsted Research to create a new bioinformatics resource (PhytoPath), based on the Ensembl genome analysis platform, for plant pathogen genomes. The resource will allow comparative genomics studies to proliferate following the recent acquisition of extensive fungal and oomycete species genome sequence information in the last 2 years and the expected acquisiton of additional individual isolate / physiological race data over the lifetime of the project. It will also provide significant additional support for the study of pathogen-mediated disease in plants.

In particular, we will:

1. Create a new bioinformatics resource based on the Ensembl platform offering access to genome-scale data from plant pathogens. We will import and analyse data from priority fungal and oomycete phytopathogens into PhytoPath, alongside the genomes of their hosts. We will integrate data from previous and existing resources for plant pathogen data into the database, and offer integrative access to the data in PhytoPath alongside the other species included in the Ensembl Genomes project.

2. Develop a system, extending the capabilities of PHI-base (the Pathogen - Host Interaction database), to capture peer reviewed information on genomic, molecular and phenotypic data; and extend the capabilities of the Ensembl system to support the analysis of host-pathogen interactions in their genomic context (with a conceptual scope of all plant pathogens).

3. Develop connections with the U.K. and international phytopathogen research communities to guide the future development of the resource.

4. Provide dedicated information to permit engagement with various and new non-academic communities.